Exploring factors affecting adherence to asthma treatment using contextual data

Asthma inhalers and treatment devices are increasingly incorporating the capability to 'track' the way they are used as part of our 'digital ecosystem'. This tracking can include information about the number, size and frequency of doses per day, as well as data associated with the individual using the device, such as their location, health state or environmental conditions (e.g. air quality). The potential of this data for clinicians, clinical researchers and developers, patients and their families is large, but the management and use of this data presents ethical and data analytical challenges. This PhD could explore questions such as 'how should data be presented to encourage patients adhere to treatment regimes?, 'how can clinicians responsibly gain value from multiple data sets containing personal patient data?' or 'how can clinical development use inhaler use data to inform the development of future treatments and delivery devices?'. This project will build on previous work conducted in partnership with colleagues at Nottingham University Hospitals Trust, and work in partnership with Glaxo Smith Kline

Potential impact
We intend the Horizon CDT to be the place where partners come to find their future employees and to engage with the opportunities and challenges of digital identity and personal data. The key beneficiaries of our research will be:

- Commercial private sector companies that will engage with our CDT students during their research and/or employ them after graduation. Our partners include companies developing digital identity technologies as well as user companies across a range of sectors (consumer goods, entertainment, transportation, energy and others).

- Public sector and third sector organisations that are concerned with the use of digital identities to support civil society including broadcasters, healthcare providers and campaign groups.

- The public whose personal data forms the focus of their research and who will ultimately use and come to depend upon digital identities.

- Research communities spanning computer science, engineering, psychology, sociology, business and humanities.

These will benefit in various ways.

- Commercial, public and third sector companies will benefit from being able to recruit from a pool of talented PhD graduates who bring an in-depth understanding of digital identity and a proven ability to work in interdisciplinary teams. They will also benefit from being able to participate in co-creation of PhD research to ensure focus on relevant challenges and be able to exploit results of this PhD research.

- The public will benefit through a greater understanding of the opportunities and challenges of digital identity.

- Research communities will benefit by opening up promising new interdisciplinary fields.

Our Impact activities will be driven by Professor Derek McAuley, the Director of Horizon, who has a track record of establishing industry labs, spinning our companies and who is currently acting CIO of the TSB funded Connected Digital Economy Hub. Key activities will be:

- All Horizon PhDs will be carried out in collaboration with an external partner who will be involved in drawing up the initial topic, recruiting students, shaping the PhD proposal, supervision, and hosting at least one internship

- We will continue to organise knowledge exchange events within Horizon that are open to our network of over 100 external partners, including our annual Horizon Research Conference.

- We will encourage the release of applications, open source software, and open datasets wherever collaboration agreements allow.

- We will actively encourage our students to spin-out new ventures, including providing seedcorn funding through Horizon.

- We will engage our students with our two partner catapults, the Connected Digital Economy Catapult and the Satellite Applications Catapult.

- We will actively encourage industry visits through guest lectures on our "Broadening Horizons" core taught programme.

- We will also encourage companies to define, steer and sponsor the first year interdisciplinary team projects.

- Our students will complete a module on Public and External Engagement and are encouraged to engage in public events and exhibitions.

- Horizon's journalist-in-residence will help expose students research to the wider world through regular blogposts, while the University's marketing and communications team will help them develop press releases.

- We will provide training in research publication as part of the Professional Skills module and mentor publications through the Practice Led Project and the annual writing retreat (where students present and critique draft papers).

These impact activities will be supported by a professional online presence with posters, demos and podcasts made available through our website and associated YouTube channel and twitter feed, and with individual PhD profiles being posted on our own site and on external networking portals such as LinkedIn and ResearchGate.